Understanding the role of non-native tree introductions in driving new species interactions

Intentional plantings of species outside of native ranges is increasingly common. This creates potential for plant-associated species to follow their hosts and expand to new hosts. Whilst many of these novel interactions will be benign, spillover of pests and pathogens to the native flora may have severe consequences.
As part of commitments towards mitigating climate change, the UK Government has set ambitious targets for woodland creation and increased tree cover. With few native tree species relative to Europe, it is proposed that to adapt treescapes to the future climate and ensure resilience UK should plant non-native species. Yet, planting of novel non-native species could increase risks to tree health by introducing new pests and pathogens. Current guidance on species selection for woodland creation focuses predominantly on matching ecological conditions of the planting site and there is a lack of advice around biotic risks associated with different non-native trees.
The likelihood of spillover of organisms from non-native trees to the existing flora is partially governed by phylogenetic relatedness, as pest and pathogen host ranges show phylogenetic signal. We can thus use information from phylogenetic trees to predict future risk of novel interactions. Added to this, the UK has a history of non-native tree introductions over several centuries, furthering the opportunity to address the role that they play in the establishment of new interactions.
This project will combine biological records, phylogenetic and spatial data to evaluate how the introduction of non-native trees has shaped species interactions in the past and predict how they may influence future interactions. A key output will be recommendations to guide choice of non-native species for future tree planting efforts.